Upskilling Domestic Retrofit - Haringey

Haringey Council in partnership with Retrofitworks and Parity Projects intends to tackle the non-technical barriers to domestic retrofit. Through the implementation of a SME outreach and mentoring programme it aims to increase the capacity and capabilities of existing SMEs to benefit from the retrofit market. The numbers of existing contractors is insufficient to meet Net Zero, and the project will pilot ways to de-risk expansion.

Alongside this it will harness and look to increase demand for retrofit through a number of innovative approaches. This will include an initiative to demonstrate unmet demand and result in retrofit contracts, as well as a Neighbourhood Retrofit Grant Scheme to encourage a street approach to retrofit.

Homes produce 50% of the borough's total carbon emissions, through electricity demand and heating requirements. Over 100,000 homes will require retrofitting to meet the boroughs net zero target. In the long term the funded project has the potential to not only reduce carbon emission but deliver more jobs within the borough and improve the health and wellbeing of our residents through increasing thermal comfort, damp issues, and reduced fuel bills.